Sheffield Hallam University and Tyzach Machine Knives Limited

To identify alternative materials grades and thermal processing techniques in order to gain competitive advantage through production of innovative shear blade products